Integrated biorefinery for converting paper mill waste into chemical wealth

India is the fastest growing paper market in the world (6% per annum; by 2024-25 Indian demand is projected

to increase to 23.50 million MT). However, alongside this trend is the huge amount of industrial waste,

especially lignocellulosic material that accumulates as part of this expanding industry. This proposal addresses a

number of urgent problems relevant to India, including a) a strengthening of the countries economic position

through the emerging bioeconomy, b) the need to tackle major and growing environmental waste

management challenges and c) addressing countrywide poverty prevalence through new employment. Our

team will develop an innovative biorefinery and commercial strategy to establish a demonstrator platform for

the sustainable conversion of paper mill waste into high value chemicals. This platform will be used to drive

sustainable expansion through commercial inward investment. This technology will lead to reduction in

industrial waste/pollution, and improve value recovery from waste in the paper and pulp industry sector. The

proposal will strengthen India's economic position, address major waste challenges and tackle rural poverty.